London Future Cities Demonstrator

London's Demonstrator will bring together our world-leading expertise in the engineering, innovation and service industries to unlock the value from city systems integration, demonstrating at scale the exportable solutions that will transform cities of today into Future Cities. Our Demonstrator will stretch from the edges of the City, through the East End to major regeneration areas of the Lower Lea Valley, Greenwich and Barking Riverside, addressing the challenges of old and new cities: pollution, congestion, inequalities and growth, making this the ideal crucible for the Future Cities challenge. London will demonstrate digital and physical systems integration to deliver dynamic efficiencies, resilience, new business and employment opportunities, improved services, participation and quality of life. The Mayor of London will ensure the London Demonstrator delivers exponential value, learning and exposure to UK and global cities.